Thatch Connect Extension

ThatchConnect is an innovative 5G edge solution that will reduce connectivity and latency issues in rural communities, the project delivering the first integrated prototype combining both 5G connectivity optimised for rural deployment and energy efficient data processing. The project will also create the world's first dedicated energy efficient 5G edge solution which can form the basis for a range of similar modules for the global market. Dataqube Global Limited and Prism Power Limited will create a production-ready solution ready to go to market a few weeks after the project close.